University of Plymouth and South west Public Transport Information Limited

To develop and demonstrate a dynamic transport information portal that increases public transport usage and embeds new media expertise and market understanding